Investigating the Reasoning Properties of LLMs

Reasoning is a key process through which humans acquire new knowledge from existing facts and premises. While recent research has shown that large language models (LLMs) can achieve high performance on a range of tasks that require reasoning abilities, the mechanism by which they do so remains an open question. This project therefore investigates whether and how LLMs go about the process of "reasoning", and whether any parallels can be drawn between their reasoning process and that of humans. In doing so, we aim to shed light on the strengths and limitations of current models, and propose new methods for improving the reasoning capabilities of LLMs.

According to the theory of mental models [1] in cognitive science, humans do not typically reason over propositions (statements about a particular event or state of the world) by converting them into abstract logical expressions and applying formal rules. Instead, they construct mental models of the situations being described, based on their interpretation of the propositions' meaning (which is in turn informed by their existing knowledge about the world). These models then form the basis for making inferences, evaluating conclusions, and identifying and resolving inconsistencies among propositions.

A primary focus of this project is therefore to investigate whether LLMs employ a similar method of constructing and using models in their reasoning process. Recent research suggests that LLMs trained only on text data can nonetheless develop structured representations of abstract concepts such as colours, space and cardinal directions. Building on this body of work, we aim to tackle the open question of whether LLMs can (and do in fact) construct and use models that integrate and represent information across various dimensions such as space, time, possibility and causation.

Moreover, a prediction of the model theory is that the logical properties of relations and connectives, such as "if" and "or", are not defined by formal rules; instead, they emerge through the process of constructing and evaluating mental models in response to specific contexts and propositions. For example, the relation "taller than" is transitive (A is taller than B and B is taller than C. Therefore A is taller than C.) only under certain contexts, but not others such as the following:

Celia was taller than Joe when she was six years old. Joe was taller than Mary when he was six years old.

(Because Celia and Joe may not have been six years old at the same time, we cannot infer that Celia was taller than Mary when Celia was six years old.)

Consequently, a starting point is to evaluate the sensitivity of LLMs' outputs to such context variations when reasoning about relations and connectives. This would suggest reasoning mechanisms that go beyond straightforward pattern-matching and rule application, which we would then proceed to uncover through examining and performing causal analyses on the internal representations of LLMs.

[1] P. N. Johnson-Laird. Mental models. Cambridge University Press, 1983.